Robotic inspection of offshore oil and gas pressure vessels

Taking “inspection to the limit” this project explores the feasibility of robotic inspection of offshore Oil and Gas

pressure vessels by using a snake-arm robot, designed to operate in vessels on land, and considers

requirements for offshore deployment. Objectives include adapting the system to be robust and suitable for

the restricted access encountered on offshore rigs such as deck layouts, narrow walkways and handrails.

Integration of inspection tools, remote operation, and working in harsh offshore conditions will be studied.

A world first offshore trial will take place on a Chevron North Sea asset North Sea to assess current capabilities

and future needs for long term operation of robotic equipment. This project is innovative in its field

deployment of robotic technology in this harsh environment with a strong potential to improve inspection

outputs and safety by characterising vessels and assessing their fitness for service without human entry into

dangerous and confined spaces.